Causal actionable prediction for early cardiometabolic intervention in psychosis – targeting obesity

Psychosis is a mental illness where individuals interpret or perceive reality differently, experiencing muddled thoughts or seeing/hearing things others do not. People with psychosis die up to 15 years before those without it, mainly due to preventable health issues like heart disease, stroke, and diabetes. Obesity is a major factor in these health issues and is more common in people with psychosis, partly because of antipsychotic medications. Weight gain starts early in treatment and may be related to changes in the immune system or how the body responds to insulin, a hormone that controls blood sugar levels. My research aims to understand and address early weight gain to prevent long-term obesity and related health issues. Currently, people with psychosis are offered the same standard treatments for managing obesity, if any are offered at all. Precision medicine could offer a solution by tailoring treatments for individuals using prediction models. A prediction model is a set of rules that forecasts an individual’s risk of something happening in the future based on a set of risk factors. However, current models do not focus on including risk factors that are causes of what they predict. Just because two things often happen together, like more people wearing sunglasses and increased ice-cream sales, does not mean one causes the other; they may share a common cause, like sunny weather. Additionally, currently treatments are recommended based on how they work on average across the population. However, we know that every individual responds to treatment differently. I will work with people with real-life experience to creating prediction models based on causes, which can account for individual differences in treatment responses. I aim to improve how healthcare professionals help people with psychosis choose their treatments for obesity, including testing new treatment options, and to advance the prediction modelling field.